3D cell culture model for studying Non-Alcoholic Fatty Liver Disease (NAFLD).

Non-alcoholic fatty liver disease (NAFLD) encompasses a range of conditions from fatty liver (steatosis) to non-alcoholic steatohepatitis (NASH). NAFLD is a condition affecting around 30 % of the general population and 70 % of obese and diabetic patients. The prevalence of NAFLD is set to rise as the obesity and diabetic pandemic escalates. It is therefore important that there are tools available to investigate this disorder, however current in vitro models for NAFLD research are limited. To address this we aim to create models to study NAFLD using CN Bio's proprietary 3D in vitro primary human hepatocyte culture system, LiverChip. The goals of this project are to generate and characterise commercially viable models for NAFLD research, which will then be exploited for xenobiotic studies. This project will be a collaborative work between CN Bio and Xenogesis.